Exploring mechanisms of skin ageing using genome-wide transcriptomics

Background
Skin changes with age, elasticity is lost, wrinkles appear, the ability to repair, fight infection and protect from cancer is reduced. It is known that external factors such as sun exposure and cigarette smoking contribute to this process, but only explain a fraction of variability. The biological mechanism of generalised ageing and role of genetics in the skin are much less clear. Using twins allows us to separate gene and environment effects.

This research is highly relevant as society ages. The skin reflects ageing of the whole body and this research should shed light on the systemic ageing process, potentially resulting in novel investigations and therapies.

Research questions
Which cell type primarily affects ageing skin? Which genes are most altered in ageing skin? How much of a role do your genes play compared to environmental factors? How skin ageing correlates with systemic ageing?

Method
Recruit 800 twin volunteers, from Twins UK, aged >30 years to undergo a biopsy and assessment of their skin. There is detailed background medical information available on all members of the twins UK cohort. Analysing levels of gene expression in skin of differentially aged individuals should highlight which genes are important in the ageing process.

Technical abstract
Background
The level of expression of genes is a variable complex phenotype that is often heritable and has an important role in evolutionary change. Recent technological advances have enabled the combination of molecular phenotypes such as gene expression with clinical trait data in order to elucidate the molecular basis for complicated traits such as ageing.

Hypotheses
We hypothesise that identifying a specific ageing skin molecular phenotype (SAMP) will further understanding of the systemic ageing process. Correlation of this skin ageing molecular phenotype with gene expression data derived from unrelated cultured keratinocytes and fibroblasts will allow us to determine the contribution of each cell type to SAMP.

Aims
1. Identify age associated gene transcription phenotypes in skin.
2. Ascertain the relative contribution of keratinocytes and fibrobalsts in SAMP.
3. Validate SAMP by correlation with more traditional phenotypic markers of ageing.
4. Correlate SAMP with age related gene transcripts in blood and fat.
5. Explore the role of exogenous factors on skin ageing.

Methods (see schematic below)
From 800 well phenotyped female twins aged 30-80 we will biopsy photoprotected skin (DTR) and obtain blood and adipose tissue for transcriptomics analysis (Illumina-Human-Sentrix6-46K -performed at Sanger). Transcripts from skin that best correlate with age will be identified and compared with those obtained from cultured keratinocytes and fibroblasts (Nestle lab) to determine which cell type is primarily responsible for most of the age-related changes. We will correlate SAMP with traditional markers of ageing such as hand grip strength, bone mineral density and white cell telomere length. SAMP will also be compared with age related transcripts seen in fat and lymphoblastoid cell lines; another measure of systemic ageing which will in addition internally validate the experiment.

Scientific opportunities
This is a unique and exciting opportunity to investigate the mechanism of ageing in skin and common mechanisms of the systemic ageing process. This project capitalises on the existing research and collaborations of the DTR. Obtaining 3 tissue samples from such a large number of extensively phenotyped individuals that are part of a unique family based twin design is a rare opportunity for uncovering common genetic mechanisms of ageing.

Medical implications
This research may eventually result in the discovery of skin biomarkers which inform us about systemic ageing in less accessible tissues. Detection of genetic pathways in skin, significantly affected by age may result in novel therapeutic approaches for wound healing, immuno-suppression, DNA repair and xerosis.